University of Essex and Above Surveying Limited

To develop an innovative system so-called SolarGain - High-Vision: A novel autonomous operator assistance smart tool for photovoltaic panel video-inspection.